Development of a sustainable, first-of-class automated net pay engine with low set-up costs to reduce high payroll administration costs to enable businesses to pay workers more frequently than through traditional weekly/monthly payrolls

**Public Description**

Founded by Orsela Cani and Intars Olbiks, Mywage Ltd (Mywage) is a rapidly growing UK-based SME working to solve a globally unmet need to reduce high payroll administration costs, improve workers' financial standing and boost tax revenue. COVID-19 has increased the urgency for payroll reform, with companies using in-house desktop solutions finding they cannot run their payroll systems remotely. Mywage's USP is to provide a best-in-class, automated net pay engine at a fraction of the setup costs required by its competitors.